Low friction integrated same day and tracked delivery of prescription medication to support vulnerable groups during the pandemic

Each year 1.3 billion UK prescription items are dispensed, of which only 26 million are acquired online. This means that 1,274,000,000 orders are still obtained in person, involving visits to the GP and multiple visits to the pharmacy, all these entities work on their own with little communication.

At Healthera we believe getting and taking your medication should be simple and hassle free. That is why we have built an App to modernise the experience, providing software to connect the fragmented system and deliver a reliable online prescription solution. Our existing, NHS-Accredited, App allows patients to order medicine and connect with a pharmacy local to them at the touch of a button. When the medicine is ready they can choose to pick up from the pharmacy or, where the pharmacy offers delivery, choose the delivery option. This reduces pharmacy visits and has shown itself to be particularly welcome during the COVID-19 pandemic. The pandemic has highlighted how many in our society are vulnerable and reliant on uninterrupted access to their pharmacists and medication. By contacting some of the 1,000 pharmacies that already use our existing NHS-Accredited App we have identified a gap in the market, we aim to fill this gap with a same-day on-demand tracked delivery service for prescription drugs available to all pharmacies that use our App.

Some pharmacies already offer a delivery service, but not all pharmacies have the staff or money required for this. For those that do the way deliveries are processed and undertaken is anything but clear and consistent. The patient often has to call a pharmacy to check if delivery is actually available to them as there often aren't clear guidelines on:

1. Who is eligible for free delivery as each pharmacy sets their own rules, often discriminating by the patient's condition or the number of items ordered.
2. How much they charge for delivery.
3. When the delivery would arrive.
4. Any means of communicating with the delivery team.

We know that patients are increasingly looking for a fast, reliable and convenient way to obtain their prescriptions, especially in recent times given the travel disruption caused by the pandemic.

Through completion of this research project, we aim to:

o Offer every patient a fast and reliable local delivery option by offering all the pharmacies on our platform the opportunity to deliver prescriptions through a third-party delivery fleet local to them.

* Our initial pilot test will focus on offering local delivery in London, where lots of people live and traffic restrictions mean pharmacies offering delivery are few and far between.

o Reduce the overall prescription ordering time from 14 days to a same day service and improve the medication experience for 30 million patients in the UK.

A delivery option extends and improves the capabilities of the partner pharmacies with which we already do business, in essence we will be to the local pharmacy market what Deliveroo is to the takeaway food business.